Feasibility study on new test for Prostate Cancer

Oncascan Limited is developing a unique type of blood test for cancer which, used in conjunction with existing methods of screening and diagnosis, could greatly improve their overall performance. Specifically this improved performance would lead to far fewer unnecessary invasive follow up procedures. This proposal to run the test in a clinic will assess how well it might perform.

Adopting the new test could result in widespread multiple benefits:
• for patients (reduced stress, risk or discomfort arising from interventions);
• for clinicians (greater speed and accuracy of diagnosis); and
• for health service providers (substantial cost savings).